The Software Sustainability Institute: Phase 2

Modern research is impossible without software. From short, thrown-together temporary scripts to solve a specific problem, through an abundance of complex spreadsheets analysing collected data, to the hundreds of software engineers and millions of lines of code behind international efforts such as the Large Hadron Collider and the Square Kilometre Array, there are few areas of research where software does not have a fundamental role.

Further, this is not just research based on the "traditional" users of computational infrastructure. Data science and "big data" would not be possible without software to access, analyse, visualise, send and store that data. Software use is also not restricted to the physical sciences: the use of research software is even across all disciplines, with 68% of researchers reporting that their research would be impossible without research software. The capacity of all researchers, in the UK and worldwide, to generate new insights depends on the availability of research software and the ability of researchers to use it (better software, better research).

During the next phase of the Institute, we will focus on the domains of each of the Research Councils (particularly BBSRC, EPSRC and ESRC) and help their researchers gain the most from available services to improve the sustainability, engineering, reuse, quality and recognition of software.

To deliver this, the Institute's work is split into five themes:
Community: bringing people together via events and networks to identify, understand and facilitate solutions for common challenges;
Policy: research into the social, economic and technical drivers of the research software community, understanding its needs, and then working to enact the required changes through campaigns;
Research Software: working directly with researchers who are developing software to ensure it meets the needs of reliable, reproducible and reusable research;
Training: coordinating, defining, and delivering training on software development and data science skills to UK research organisations, and working to build a sustained training platform;
Communications: ensuring the work of the Institute is disseminated to the widest possible audience, and working with collaborators to amplify the impact of our work.

With the help of additional studies extending the work above, we will conduct research-council specific campaigns tailored to the needs of the researchers to help increase the uptake of services (not just those offered by the Institute, but those funded by the research councils) that are already available and define services which are lacking. This will not only help researchers from all research domains acquire the skills they need for modern research (helping researchers help themselves), but will also ensure that the lessons learned within one domain are transferred to the others - keeping the UK at the forefront of world-leading research.

Potential impact
The SSI's aim is to impact the research community through effective use and sustainability of software - Better Software Better Research - to foster global economic performance, prevent wasteful reinvention, improve returns on initial research investments and ultimately improve the competitiveness of the UK by making our researchers more innovative and productive.

Our very structure, organisation and work plan is based on five pathways to achieve this impact: research community engagement; stakeholder policy; sustaining key software; capacity building through training; and communications with all stakeholders, including the public. Our model of delivering software sustainability through collaboration and knowledge transfer between engineers and researchers achieves value and impact. A range of established schemes - Fellowships, workshops, engagement, consultancy, training, networks - ensure that researchers and research software engineers benefit.

Academic researchers will benefit from software - their own and that developed by others - that can be relied on and be used as the basis of their research. Fellowships and access to training in computational and data skills present opportunities to become more effective researchers. Researchers and developers who make software will have a facility to assist them with the maintenance, expansion, exploitation and community development of their codes for the benefit of themselves and others in the UK, and to make a wider impact internationally.

Commercial and public sector researchers will have access to more robust software from the research sector, with the potential and incentive to re-contribute. We will maximise the ability of researchers to take-up software developed by others for the benefit of the UK as a whole. With our industry partners we will pursue the exploitation of software to gain additional value from the commercial and public sector. The commercial sector will benefit from access to people who have gained skills required in industry, improving the ease which researchers and software engineers can transfer to the sector.

Policy makers will benefit from our:
- research into the demographics of the research software community and its economic impact, and by our representation of this community to inquiries organised by policy stakeholders, (e.g. UK government, Research Councils and other funding organisations) and internationally (e.g. NSF, NIH);
- contribution to specific policies relating to software, including software in scholarly communication and software management and accreditation;
- support of software which is used to define policy, e.g. software to support decision makers in the areas of climate change, social mobility and changing populations, and pollution policy.

The wider public will benefit:
- directly from interacting with the research software community via our online debates, gaining a greater understanding of the impact of research software, its role in research, and the challenges it faces;
- indirectly from the research made possible through the use of reliable and reproducible software, e.g. in biofuels, fusion energy and drug discovery where we have worked directly with leading research groups.

We will leverage our connections with international organisations to amplify the impact of the software we help sustain. We will promote the importance of software sustainability using our strong presence in: technical standards bodies; scientific standards initiatives; major scientific networks; major international projects impacting UK communities in Europe and the USA and major international initiatives. We will build on our experience and encourage and assist key scientific software groups to adopt better development methods, bring together islands of expertise to create critical mass in the community, foster the integration of similar software products, and facilitate a fuller dialogue between developers and users.